Characterization of chromatin dynamics in cycling cells

Epigenetic information relies on a combination of DNA modifications, nucleosome positioning, histone modifications, histone variants, chromatin remodellers, higher-order structures and many proteins that define, maintain and functionally translate this information. During lineage propagation, cells must duplicate their genetic and epigenetic information to maintain cell identity. Yet, the mechanisms underlying the maintenance of epigenetic information in cycling cells remain largely unknown. In S phase, the DNA replication machinery provokes genome-wide disruption of chromatin structure, and thus challenges the persistence of epigenetic information (1). Nucleosomes are evicted ahead of the replisome and reassembled within minutes on newly replicated DNA by the recycling of parental histones and the deposition of newly synthesized histones (2). However, several aspects of histone-based information are not restored so quickly, revealing that restoration of epigenetic information is not necessarily tightly coupled to DNA replication. For example, H3K27me3, which is required for gene repression, is restored in the following G1 phase (2). These chromatin components, which are instrumental for cell identity, are often found deregulated in cancer or intellectual disabilities linked to nervous system development (1). Therefore it is crucial to understand the mechanisms that underlie the faithful restoration of epigenetic information.
Project provides training in Interdisciplinary Skills.